Forward towards net zero: Designing stable novel catalysts for carbon dioxide transformation to sustainable liquid fuels

This is a collaborative project with Haldor Topsoe which will allow access to a unique research environment working with an academic research group and collaborating with industrial research and production team that is in the forefront of sustainable technology.
Anthropogenic carbon dioxide emissions are recognised as a key driving force for global warming and climate change, constituting a major threat to our planet. Developing new technologies to reduce emissions are now an urgent global challenge requiring innovative solutions. Carbon dioxide can be converted to liquid methanol by reaction with sustainable hydrogen, resourced from water electrolysis using renewable carbon neutral generated electricity. More effective stable catalysts are required to achieve efficient methanol production rates under mild conditions. This studentship will address this challenge and provide extensive training in catalysis research and its application to mitigating climate change and global warming.